Lympho-epithelial cross talk in the GI tract and its implication for the regulation of immune responses

Technical abstract
The mucosal surface of the GI tract is lined by epithelial cells. One of the main tasks of these cells is to create a barrier between the external luminal contents and the internal milieu. However, mucosae are also responsible for antigen-sampling, nutrient absorption and waste secretion, which require the presence of finely regulated and selective permeable barrier. Recently, it has become evident that epithelial cells also play an important role in helping to shape the immunological microenvironment of the intestinal immune system. These functions place the intestinal epithelial cells (IEC) at the centre of interactions between the mucosal immune system and luminal contents, including dietary antigens and microbial products. We will investigate several aspects of the interplay between the gut epithelium and the immune system; the ultimate goal being to dissect in detail signals underlying lympho-epithelial cross talk at cellular/molecular level in regard to both host-bacteria interaction and the establishment of immune tolerance/allergy to food components.